Multi-version Execution Techniques for Increasing the Reliability and Security of Evolving Software

One of the distinguishing characteristics of software systems is that they evolve: new patches are committed to software repositories and new versions are released to users on a continuous basis. Unfortunately, many of these changes bring unexpected failures that break the stability of the system or affect its security, and users face the uncomfortable choice between using an old stable version which misses recent features and bug fixes, and upgrading to a new version which improves the software in certain ways, only to introduce other bugs and security vulnerabilities.

In this fellowship, I plan to investigate novel techniques for improving the reliability and security of evolving software, based on the idea of combining the execution of multiple software versions in such a way as to increase the reliability and security of the "multi-version" application and eliminate a large number of common bugs introduced by software updates.

This is an ambitious proposal, which presents several challenges spanning the areas of software engineering, computer systems, and security: understanding how software evolves, and particularly the effects of incorrect updates on software evolution; addressing the technical challenges of multi-version execution such as creating an application-level sandboxing environment and devising lightweight record and replay techniques; designing error recovery strategies that effectively combine different software versions; and determining the applicability of multi-version execution to the different types of applications and code changes encountered in practice.

Potential impact
The correct operation of today's software systems relies on the reliability and security of the software update process. As a result, this research could have a direct impact in practice, improving the productivity of the large number of computer users and system administrators that need to incorporate software updates on a regular basis. Furthermore, our approach could improve the security of software by preventing denial-of-service attacks exploiting security vulnerabilities in applications with high-availability requirements such as network servers, as well as by encouraging users to incorporate more quickly the latest security fixes.

While the immediate societal benefits will be centred around improving the quality and security of software updates, many of the techniques developed in this work could lead to significant benefits in other areas related to software quality. For example, our lightweight replay-and-record techniques could be used to send easily reproducible error reports to developers, while our research on parallel multi-version execution could be used to deploy high-interaction honeypots offering a fine-grained understanding of the anatomy of an attack.

Our goal is to disseminate the results of this research from an early stage onwards through a variety of mechanisms: (1) by open-sourcing most of our initial prototypes to be used directly by software developers on their code; (2) by applying it to open-source and commercial code to demonstrate the effectiveness of our approach; and (3) by communicating the results of our research to the non-academic user community.